Draw & Code Volumetric Studio

Draw & Code are one of the UK's leading immersive technology studios and their volumetric capture stage promises to make this emerging technology accessible to more people and organisations than ever. Volumetric capture is the recording of people in true 3D that can later be played back in video game environments and viewed from any angle. Draw & Code will create a portable set-up that is cheaper than the current industry standard while maintaining quality, record a compelling piece of original content to be displayed in AR, VR and as holograms, then test the results with cultural audiences.